Proposed visit of Professor Gunter Last (Karlsruhe University, Germany)

The aim of this proposal is to bring Professor Gunter Last of Karlsruhe University, a distinguished mathematician withparticular expertise in the probability theory of stochastic geometryand stochastic stability, tothe UK for a period of two months. During this period ProfessorLast would give a short course on ``Some topics in stochastic geometry'' at Heriot-Watt University under an umbrella of Maxwell Institute, andwould hold an intensive exchange of ideas with the proposedInvestigators and their colleagues as an initial phase of proposedcollaboration. He would also visit other UK Institutions to giveseminar talks and to hold further scientific discussions with colleaguesat those places.